London South Bank University and Open Date Equipment Limited

To develop a continuous high-speed thermal printer using linear motion control to deliver the speed and accuracy needed to deliver high-quality print. To embed virtual engineering as a method for developing printer design.